Exploring factors underpinning resilience and identifying avenues for restoration of maerl beds, a priority habitat for marine conservation

Like coral reefs, maerl beds (formed by coralline algae) create complex three-dimensional habitats on the seafloor, providing essential nursery grounds for commercially important species like cod and scallops. They also play a significant role in carbon sequestration, with rates comparable to salt marshes and seagrass beds. Despite their ecological importance and priority habitat status under UK and European legislation, fundamental aspects of maerl biology-particularly reproduction and resilience-remain poorly understood. Addressing these knowledge gaps is critical for assessing maerl's ability to withstand environmental pressures and informing conservation strategies for its long-term protection and restoration.
This PhD investigates environmental, biological, and genetic factors influencing maerl bed degradation and explores management strategies to halt decline and promote recovery. Using a multidisciplinary approach-including controlled aquarium experiments, ocean current modelling, microscopy, and genomic techniques-the project will examine resilience, connectivity, and species diversity. Aquarium trials will assess the impacts of key stressors such as sedimentation, freshwater input, and rising ocean temperatures. Microscopy will help identify reproductive structures, enabling follow-up studies on the conditions under which maerl reproduces. Newly developed genomic and eDNA tools will provide insights into species adaptability and biodiversity within maerl beds. Findings will directly inform conservation and management efforts through collaboration with stakeholder partners.
The student will receive extensive training in genomics, eDNA analysis, ocean current modelling, and field-based biodiversity assessments, with access to the Exeter Aquatic Resource Centre (ARC). A visit to a partner lab in Spain will provide specialized training in identifying algal reproductive structures. Supervised by leading experts from Exeter, Bangor, Plymouth, and Natural England, the student will work within a state-of-the-art molecular research facility and contribute to national policy discussions. Fieldwork will supplement existing maerl collections, supporting both molecular and aquarium-based research, and strengthening conservation initiatives.